Large-scale Unsupervised Parsing for Resource-Poor Languages

This project focuses on the automatic induction of grammatical structure from raw text. Automatic inference of the syntax of sentences is an old problem in natural language processing, which originates in studies attempting to build computational models for the way humans learn language.

This problem is still far from being solved. There is yet no fully-fledged computer program that takes raw text and returns a computational representation of its syntax (for example, identifying the noun phrases, the verb phrases, the prepositional phrases, and how they relate to each other in the text).

This research aims to make a major step toward building such a system. The goal is to derive a new algorithm that recovers, at least partially, the syntax of raw text. The algorithm is based on the assumption that words which frequently tend to co-occur should usually be linked, not just semantically, but also syntactically. For example, if the word "deep" often co-occurs with the word "puddle", the algorithm will assume that "deep" tends to modify the word "puddle."

The algorithm is based on a new learning paradigm developed in the machine learning community called "spectral learning". This paradigm has many advantages, most notably, its well-motivated mathematical component. This means that we can derive mathematical proofs that guarantee that the algorithm will be able to learn the syntax of a language if the algorithm is exposed to sufficiently large enough amounts of raw text.

Such proofs are important partially because they explain the learnability of language by humans. If these proofs show that we do not require much data to learn syntax, they can shed light on humans' ability to learn language from (relatively) short exposure to language through their childhood.

Potential impact
From the societal/educational perspective:

Language is the main topic of research in NLP, and this research area offers an approachable topic in computer science for such a broad audience. This is especially true for syntactic parsing. Most of us have an intuitive notion of what syntax means, as well as understanding of computer applications. Synthesising these two together should therefore be comprehensible to a young audience, and can potentially give them a window to further inspect ideas about computation and language.

Our goal will be to develop a website that makes all of the material we develop accessible to such a crowd. We will explain the basics of computational parsing to this crowd, and build a demo website that will enable this crowd to experiment with our syntactic parsers in various languages.

From the economic perspective:

The development of our algorithms can be very useful for the language technology industry. Syntactic structures are core algorithms used in natural language analysis and applications, including machine translation, information retrieval, information extraction and question answering.

Availability of parsers for resource-poor languages has the potential to advance such applications for these languages. One of the greatest impediments for creating natural language applications for various languages has been the lack of tools which analyse language at its basic level, such as syntax. Making our parsing tools more mature for companies that develop natural language applications for resource-poor languages can therefore be very valuable for these companies.